The University of Sheffield and Lablogic Systems Limited

To design and develop a novel, ergonomic Ultrasound Couch that can be operated with existing ultrasound machines and accept patient weights of up to 250 kilos.